Deepwater Acoustic Sensing

Hydrason Solutions supplies innovative ultra-wideband sonar systems and services for subsea surveys. This project, in conjunction with the National Physical Laboratory (NPL) is helping Hydrason to extend its operations to deep water (>1000m depth). This opens up new international markets for Hydrason's systems to provide the information required for safe installation, operation and decommissioning of subsea infrastructure.